Motivations to visit green and natural spaces - how perceptions of 'quality' vary across different communities

This CASE partnership project collaborates with Natural England to explore how communities that face multiple deprivations, including ethnic minorities, perceive the quality of green and blue space, and how this influences visitation and the associated health benefits. This project uses a range of methods such as interviews, participatory photo mapping and Q-methodology in addition to quantitative analysis of Natural England's data sets.